To Design and Manufacture a Mini Keg Filler, Closer & Rinser for Draught Carbonated Beer

This project will provide the UK designed, manufactured, and improved modular solution to productively fill the now popular 5 Litre Mini Kegs which are appearing in supermarkets and beer shops. The project has been prioritized due to the Covid-19 virus which has closed pubs and bars which has in turn closed down breweries and brewery equipment manufacturers which previously produced draught beers and draught beer packaging equipment (large pack). In the UK a 45% of beer consumption is undertaken in pubs and bars which is known as the On Trade. This market is closed down and will take considerable time to recover. The Off Trade market 55% is currently unable to satisfy the demand for take-home beers as there are insufficient packaging facilities in the UK's craft brewing producers to deliver cans, bottles, and mini-kegs (small pack) to 100% of the beer market in the UK. Also, nearly all the manufacturers of small pack filling machines are imports from Europe, the USA, and China. The unique and innovative solution now proposed by SJR Precision Eng Ltd is to utilize large pack technology for cask and keg filling in a small pack modular Mini Keg filler to meet the needs of small craft breweries in the UK decimated by the Covid-19 pandemic. In addition, this project will enable the designers and skilled engineers of SJR Precision and its subcontractors and supplier to produce much-needed new products for take-home beers while pubs and bars remain closed.

---ADDITIONAL INFORMATION HERE----

As the story with COVID-19 Progress and more restriction is put in place the extra help is needed not just to the hospitality industry but to the supply chain feeding it.

The extension for impact funding will allow us to provide extra resources to the current task in progress as well as create an extensive marketing campaign. This will speed up the road to the market exponentially. With help from a digital marketing agency, we can reach the audience on all social media platforms as well as create sales aids for more traditional sales techniques.

Additional funding will allow us to approach the selected brewery and ask for field trials to be conducted using a live product. this will provide extremely valuable feedback from the operators to make the machine more user friendly and remove potential software bugs as well as improve the machine performance.

This approach is currently unavailable to brewers if they decide to purchase the imported machines as all of them are sold as seen or the cost of support from abroad makes it impossible to conduct. With the manufacturing facility in UK, we not only commit to providing local jobs but also give the peace of mind for our customers that they have someone local to speak to in case of a breakdown or a need for maintenance services.

With the festive season weeks away, it's extremely important to give the hospitality industry the extra help needed in these difficult times.